How Can Co-Creation Be Used To Develop And Adapt Learning Materials For The Safe And Supported Self-Management Of Medication Abortion In Humanitarian

How Can Co-Creation Be Used To Develop And Adapt Learning Materials For The Safe And Supported Self-Management Of Medication Abortion In Humanitarian Settings In The Access Project: Approaches In Complex And Challenging Environments For Sustainable SRHR?